Jewish Kabbalistic Creation Motifs in Contemporary Art

This research will demonstrate the embodiment of Jewish Kabbalistic motifs in contemporary artworks. Each stage of the creation narrative (God's retraction, shattering of the vessels etc.) will be chronologically explored to offer original interpretations of the work of James Turrell (1943- ), Anselm Kiefer (1945- ), and Anish Kapoor (1954- ). The artists have been chosen because the impact of Kabbalahon their designs has not been fully determined. At the same time, their diverse practices (installations, paintings, sculpture) will illustrate how this embodiment varies between mediums.

My BA dissertation examined Romantic representations of the Genesis creation narrative in the paintings of Joseph Wright of Derby, Caspar David Friedrich, and J.M.W. Turner. It reasserted the often-overlooked Jewish origins of the aesthetics of the sublime, as well as bringing sublime scholarship into dialogue with the foundational Kabbalistic text, the Zohar. In a similar vein, my MRes project concentrates on the paintings of Abstract Expressionists Mark Rothko and Barnett Newman. It will offer readings of their pictures inspired by the initial stages of both the Hebraic and Kabbalistic creation narratives, elucidating the similarities and differences between the two. Consequently, my doctoral project broadens this trajectory in three ways. First, it covers the entirety of Kabbalah's creation story - from retraction through to reparation - as opposed to only the beginning. Secondly, it includes 3D forms thus considering spectator involvement and surrounding place. Thirdly, it extends the argument about the importance of Kabbalistic ideas to contemporary artworks.
I have undertaken BA and MRes modules which establish my capability to study in the field of philosophy, religion and culture including 'Modern Jewish Thought', 'Jewish Theology and Philosophy: From Philo to Kabbalah', 'Christ and Culture', a Directed Reading project on Jewish Iconoclasm, and 'Landscape, Space, Place' in the Art History department. Additionally, Mastering the Arts has further refined my research skills in terms of finding, selecting, and reviewing scholarly literature, and communicating with a non-expert audience.
Nottingham is the best environment for my project as I will be able to utilise the expertise of Prof. Alison Milbank who works on the intersection of theology and the arts, and Prof. Agata Bielik-Robson who is anexpert on Kabbalah. This makes for a unique combination which I would be unable to find at anotherinstitution.